CG Project P

The martian surface environment has evolved dramatically during the history of the planet. The recently found meterotie NWA 7034 originates from a period not sampled by other martian meteorites (approx 2 billion years ago) and records a complex history of formation. detailed mineralogical and isotopic investigation offers a unique opportunity to understand a key phase in mars history.

Potential impact
For general summary of impact see JeS form for ST/L000776/1.

Specifically, the PDRA will be trained in advanced analytical techniques (especially NanoSIMS, FIB-SEM), building upon and extending the expertise they developed as part of their PhD studies.

The science questions this project addresses have a direct bearing on the question of whether Life ever existed on mars. This is one of the most important scientific questions to the wider public, and therefore as this project will provide an important contributions to this topic it will be of great interest to the general public as well as large sections of the academic community. The PDRA will be encouraged to participate in the extensive outreach activities that the Open University already participates in within this area, and to develop new opportunities.

The Open University has a global track record in public engagement activities. Within DPS staff are encouraged to become STEM Ambassadors and training is available to enable public engagement activities with the public, school (including educators) via STEMnet and the OU.